5G: Fusing the Istanbul theatre and games sectors for a more sustainable, productive and connected future

5G is the fifth generation of wireless technology that enables high speed and high quality mass connectivity in multi media digital communication. It has a wide range of potential applications, not least in the cultural and creative industries. This project brings together the strengths of technological and creative development in the UK and Turkey: Turkey has a fantastic 5G roll out programme, and the UK is leading in the area of innovative immersive creative performance, predicted to be a major application of 5G. Seeking to connect the arts and creative industries with universities and digital technology sector, the 5G:XR project will stimulate new local 'fused' (creative + digital) networks in Istanbul and Brighton and new academic + industry partnerships between the two cities and countries.
The project will demonstrate the potential value of research institutions bringing together the established cultural sector (in this case, performing arts) and contemporary creative digital industry (in this case, games) to explore the adoption and applications of new technologies; specifically 5G and the creation of new forms of digital culture.
This is a prime opportunity for knowledge exchange, utilizing the UK's immersive performance expertise combined with theoretically anchored media research, to ensure that it can have a transformative impact on prosperity, social cohesion and sustainable growth along with the rest of the 5G roll out in Istanbul. Istanbul as a region has great potential to be fused but has not engaged the creative industries in their 5G development. Creative Industries provide a great platform to engage and translate the potential for new technology to wide audiences and with its rich performing arts ecosystem Istanbul is the perfect place to enhance and take learning from and add value to the work we have done in Brighton to achieve creative experiences, which will generate prosperity to that sector in Turkey, using the potentials of 5G.
Digital media and cultural industries researchers will work together with a performing arts collective, industry partners and 5G testbed venues to explore the impact of 5G on the way arts and culture is made and shared, locally and internationally, face-to-face and virtually. We will also seek to explore opportunities for two creative sectors - performing arts and the games industry to collaborate and innovate through cross fertilisation, centred around 5G technology, and engage with the question of what artists and practitioners from the performing arts and games sector bring to the critical understanding and practical application of 5G.
In addition to the creative implications, we will look at the potential strategic and business opportunities that 5G affords for these creative industries in reaching new audiences (face-to-face and virtually), establishing new income and activity streams (diversifying content, and modes of delivery), or addressing wider social challenges (difficulties of access) and environmental concerns (carbon-heavy transportation of talent and audiences). Ultimately the objectives of the project align with the OECD Going Digital project aim to develop 'tools [...] to help [...] economies and societies prosper in an increasingly digital and data-driven world' (OECD digital Economy Papers, July 2019).

Potential impact
A key aim in terms of impact is a change in how the cultural and creative industries engage with 5G technology and the impact on the design and use of immersive experiences using technology, such as VR (Virtual Reality) AR (Augmented Reality) and XR (Mixed Realities). In the short term this will take the form of design, strategies, enabling policy and the establishment of collaborations between the arts and creative industries and technology sector. Mid term we expect to see prototypes and pilot projects particularly benefitting the independent theatre companies and games developers we are engaging with directly but also a vibrant international knowledge and practice exchange. Long term, the potential of 5G to impact on accessibility and engagement in the arts, and democratisation of culture, will lead to a range of changes in practice. The essence of this project is not only analysing the impacts of the adoption and applications of new technologies; specifically 5G and the impact on the design and use of immersive experiences using technology, but also facilitating change in the skills and practices of communities involved whilst providing policy solutions for the use and integration of new technologies at different levels. In the research design, the project aims to establish the co-constitutive relation between theory and practice by bringing together a diversity of disciplines on arts and creative industries and by establishing links with a variety of stakeholders and practitioners at both local levels in Brighton and Istanbul. We will also seek to explore opportunities for the two creative sectors to collaborate and innovate through cross fertilisation, centred around 5G technology. A desired impact is mutual benefits like the immediacy at the heart of performing arts bring translated into a video game environment and enhancing the user experience; and the interactive and participatory characteristics of gaming being explored for new modes of dealing to audiences in performing arts.
Who might benefit from this research?
Firstly, the Turkish independent games companies and theatre companies involved in the project and their immediate networks and collaborators in the Istanbul region. And equally the UK producers of VR/AR/XR products for culture and creative industries who will be able to internationalise their practices will benefit. The direct involvement of stakeholders with the research process means that real impacts are likely to be achieved.
Secondly, the technology community seeking to explore the range of applications for their products within the arts and creative sector will benefit from this pilot project, underpinned by research and evaluated to a very high standard. Further, because creative industries provide a great platform to engage and translate the potential for new technology to wide audiences these stakeholders benefit from such familiarisation process.
Thirdly, we have identified the following target audiences: policymakers, journalists, students and teachers, the wider artist and creative communities, other technology sectors, NGOs, and the general public. For example, the piloting of a new artistic medium supported by sector-specific technology can be explored by other sectors looking to harness a technology for different purposes, so it is anticipated that our research will be of interest to a wide range of actors in Turkey looking to adapt conceptual and empirical findings towards varied and new settings.
How might they benefit from this research?
This research is purposefully designed to directly promote the economic development leading to more investment in the Creative Industries, in particular the independent and small business sector, by developing 'fused' networks which constitute structures clearly beneficial for a prosperous creative economy. The project also draws the Turkish creative industries and arts sector to the heart of the movement to bring 5G to Turkey in 2020.